Decarbonisation & Electrification of Freight Terminals (DEFT Project)

Decarbonisation & Electrification of Freight Terminals (DEFT Project):

Furrer+Frey's Moveable Overhead Conductor-rail System (MOCS) is an innovative retractable overhead system that enables the electrification of freight terminals whilst also allowing obstruction-free loading and unloading of freight. MOCS eliminates the need for tug/shunting locomotives to manoeuvre electric trains into and out of freight terminals, eliminating the current barrier to end-to-end rail freight electrification, ending the reliance on diesel, and enabling the full decarbonisation of the rail freight industry.